Machine learning approaches to understand the uptake and elimination of anthropogenic stressors in animal health

Anthropogenic stress in the form of chemical pollution can have a significant impact on animal health
for both wildlife and farmed animals. A mounting number of published studies have demonstrated
that chemical contaminants have potential to cause adverse impacts for animal health at all levels of
biological organisation. Many chemicals are not studied with regards to their potential uptake,
biotransformation and elimination in relevant organisms, restricting predictions of risk and
understanding of potential mechanisms of toxicity. It is also critical that we investigate mechanisms
of uptake and elimination to enable translational understanding across different species and reduce
the requirements for multiple species testing.
The proposed research will generate toxicokinetic data from fish and invertebrates, then utilise AI to
predict uptake and elimination kinetics for multiple chemicals. Feature data and model parameters
will be extracted to understand structural motifs that affect uptake, biotransformation and
elimination in these organisms. The AI approaches will use transfer learning to identify the
translational potential of the developed model to enable AI read-across into both other fish and
invertebrate species. The tools developed here will therefore support the potential for replacement
of animals during chemical testing